Drystane Dyking: Understanding Cultural Significance and Developing Skills in Scottish Island Communities

Using an ethnological approach, this research explores the cultural significance of drystone construction in Shetland and Orkney. Framing traditional crafts as Intangible Cultural Heritage (ICH), it explores how skills training can be provided to promote sustainable development in rural contexts. The research examines how UNESCO's 2018 inscription of drystone walling as ICH impacts on its international perception. The PhD assesses how islanders can be better supported to create opportunities in drystone walling for creativity, training, and tourism.